Creating the Gold Standard Air Quality and Exposure Monitoring Tool for Train Stations and Train-Care Depots, using High Spatial & Temporal Resolution Data, Real-time Automated Outputs, Digital Twins and Dispersion-Modeling using Advanced Ray-Tracing

**Summary**

The goal of the Atmo consortium is to devise **the new gold-standard for air quality monitoring** in the rail industry. For this purpose, we have assembled a uniquely qualified R&D team; Atmo, Frazer Nash and Bristol University - combining the innovation of a high growth tech start-up, the experience of a world-leading engineering company and the academic-rigour of a world-class research institution.

Over 12,500 people die every year from accumulated exposure to harmful pollutants whilst at work and we are creating next-gen technologies to help save lives going forward and create cleaner industries.

We seek to empower managers in the rail industry and ensure that decisions to reduce emissions and minimise exposure to staff are data-driven. The outputs from this project are a genuine 'First of a Kind' in both the rail and depot setting, delivering innovation and - most importantly - maximum value to Network Rail and our project partners.

The Atmo consortium sees FoaK as a means for our world-class technologies, rather than an end. Our goal is to facilitate widespread adoption of these new best-practices across the entire rail industry. We believe the calibre and site activities of our chosen test partners are an ideal spring-board to working with Rail companies around the country and that an Atmo-FN partnership is inherently scalable.